Glasgow Wetland Carbon Credit Project (GWCCP)

The Glasgow Wetland Carbon Capture Project (GWCCP) will develop urban wetland sites to deliver a host of economic and environmental benefits to some of the most deprived and vulnerable sections of Glasgow. An exciting, Glasgow-based consortium has joined forces to deliver a shared vision of supporting Glasgow's post-Covid19 green recovery. It features: * a pioneering and award-winning agri-tech start-up (Seawater Solutions) * a world-leading international technological university specialising in climate change and sustainability (University of Strathclyde), * a cross-industry group devoted to promoting urban ag-tech as a solution for food and environmental crises (UKUAT). And with Glasgow City Council (GCC) as customer, we have one of the UK's most forward-thinking and ambitious local councils to steer the project to deliver the best outcome for its people, economy, and future security and sustainability. GWCCP's aims appear relatively simple - to turn degraded, redundant or vacant land into thriving urban wetlands. On the surface, GWCCP will deliver: * a natural defence from rising sea levels, flooding, and soil erosion that costs councils millions every year to tackle * increased biodiversity and green space access for local residents and visitors alike, improving residents' wellbeing and encouraging nature to return to urban settings * a Sustainable Start-up Village giving local residents the opportunity to work of the improved land, and utilise the crops being grown (including samphire for consumption and reeds fibres for textiles) * outreach and engagement opportunities for vulnerable communities and local schools and museums to raise awareness of the need to recover in a more sustainable manner. Dig below this beautified wetland surface and you find some extraordinary benefits relevant to the issues faced by Glasgow: * the world's most effective carbon sinks, with each hectare able to capture up to 250 tonnes of carbon and a potential £30,000 on the carbon credit market * a hugely effective soil and water cleaning process, that can transform contaminated soils and waters so that communities and businesses can return and utilise the area. This is all achievable in time for COP26, resulting in a showcase of Glasgow's innovative approach to a greener, fairer, more sustainable recovery, delivered entirely by the people and organisations of Glasgow. Finally, it will develop a model so that council's around the UK and internationally can adopt, helping urban communities to create green jobs and become more involved and passionate about their cities, while in the process helping councils to reach their own environmental, economic and social-cohesion targets.